English Public Schools and the Imperial Networks of the City of London, c.1880-1945: The Case of Rugby School

This project proposes to use Rugby School, roughly during the period 1880 to 1945, as a case study
to explore the relationship between public schools and the formation of Britain's financial elites,
especially the City of London as a centre of imperial commerce, banking and insurance. The
significant presence of public school alumni in the City during this period (and beyond) has often
been acknowledged and quantified (including specifically Rugby alumni), but few studies have
examined these connections and their associated networks in any particular detail. It is this absence
in the scholarship that the project seeks to address, taking Rugby School - though not precluding
comparative work on other schools - as the principal site of investigation for excavating these
networks and reconstructing their formation, functioning and legacy, both in Britain and across the
empire. The focus throughout would be the imperial dimensions of these networks as these flowed
through, or were derived from, the wealth generated by the City and the many enterprises which it
financed and serviced.